Modeling Cultural Value within New Media Cultures of Networked Participation

This collaborative and interdisciplinary research project between Tate, the Royal College of Art and London South Bank University is based upon the recognition that contemporary professional practice, policy-formation and understandings of cultural value remain resolutely analogue despite the profound changes in how knowledge and contemporary culture is being produced and experienced due to the fundamental changes in human communication that digital technologies and network cultures are creating. Prevailing accounts and concepts of cultural value are essentially based upon representational systems and forms which were originally developed in relationship to analogue technologies. Whilst our social, political and cultural value systems remain tied to representational forms through which society and the individual are constructed and identified, network culture is defined by new non-representational forms of distributed communication and exchange of value in which both the social and the human are being reconstituted.

The key problem which this project addresses is that despite the substantial amount of research analysizing the impact of digital technology and the rise of network culture, this research has yet to easily translate into the professional practices of new media nor the policy field of new media and cultural value. The reason for this is rooted in the separation of the practical spheres of theory, practice and policy which itself is historically based upon representational systems of knowledge. This project seeks to develop new understandings of network culture required to develop new modes of knowledge production which are closer to and connected with the new conditions of network culture.

The proposed project aims to address the problem of both the limits of representational thinking and the separation of its modes of knowledge production in relationship to analogue and digital cultures by a practice-led enquiry. The project will experiment with dialogic and interdisciplinary modeling of new knowledge by bringing together practitioners, theorists and policy-makers who are inter-connected through existing institutional practices and partnerships.

In collaboration with Tate the project adopts an embedded approach to engage with Tate's own networked practices as a means of tracing value in network relations and producing a dialogic response from the network. It will focus upon Tate's digital projects and research initiatives across Tate Media, Tate Learning, Tate Collections and Tate Communications to examine its modes of digital access and co-production.

The research will culminate in a three week public research programme that will bring Tate staff engaged with Tate's digital projects and practices into dialogue with co-producers and users along with leading digital culture theoreticians, policy-makers, funders and managers to investigate and record their responses and engagements with a structured series of research questions generated in advance by the project's research analysis of the disjunctures between practice, policy and theory which restrict a new modeling of cultural value in network culture today. All of the public research programme will be recorded and uploaded to the Tate website ensuring public access to the sessions along with the project's report and final research findings.

Potential impact
As the Tate's Digital Strategy 2013-15 paper, published in April 2013 online and sub-titled 'Digital as a Dimension of Everything', outlines:

"Tate's Social media and use of third-party content platforms, however, are destined to change many more activities at Tate, offering new ways to engage with audiences and to distribute content where it will reach new audiences. We believe that there are significant opportunities for social media and new digital platforms to revolutionise the visitor experience as well as transform the practices of learning, research, curating and fundraising within the museum. As with blogging, Tate will seek to embed the use of social media across the organization ... The social value of Tate's knowledge and assets is limited by the institution's approach to its reuse by audiences."
(http://www.tate.org.uk/research/publications/tate-papers/tate-digital-strategy-2013-15-digital-dimension-everything)

Attracting 7.5 million physical visitors in 2012/13, 20 million unique users and 300,000 facebook friends, Tate's need to understand the cultural value of its digital offer both on and offline is crucial if it is to continue t develop new audiences and sustain the engagement of existing ones. Tate's acknowledgement of the need for research into this area underpins both the collaborative organisation of this project and its methodology which is constructed to ensure maximum impact for Tate and its digital partners and funders. This is to say the practice-led research methodology constitutes in and of itself the impact as it will firstly provide the space and opportunity for Tate to critically and reflexively review the forms and modes of cultural value, both assumed and invested in projects such as the RCUK funded 'Art Maps' project (digital research collaboration with Universities of Nottingham and Exeter) and 'Transforming Tate Britain Archives' (£1.9 m / HLF funded) which is based on the digitization of archives for new models of online learning and interactive participation. Secondly, it will offer an account and analysis of digital use in network cultures and the value placed on it by users and partners which Tate does not have the skills or resources to critically interrogate independently. Thirdly, it will enable Tate to share useful information to its national regional partners in the Plus Tate Plus scheme who look to Tate as a national sector-leading museum to share new research and insights into pressing issues of mutual concern, such as digital engagement with audiences.

Beyond Tate, the project will clearly be of direct interest and value to key funders of Tate's digital projects such as the HLF, NESTA, Arts Council England and RCUK and the impact of the project will be both through the direct participation of these funding agencies in the public research programme and through the final research report and funding presentations that Tate Research will lead as part of its Tate National remit to distribute information to key public sector stakeholders for discussion. As a national institution that is actively engaged in policy-formation with key government departments such as DCMS and BIS, Tate will also ensure that the project's research findings are shared appropriately with these departments.

Finally, in the private sector, as an institution that consistently commissions new innovative digital design from SMEs the involvement of software and programme designers in the research programme, as well as the participation of Google Cultural Institute, will ensure that the networked nature of the digital across sectors and domains is maintained.